To Search for a Sustainable UK-China Film Collaboration Model: Unlocking Issues Around Film Distribution Mechanisms

This AHRC funded UK-China Creative Industries partnership development project enables academic partners working with film industry partners in the UK and China to develop mechanisms of distributing films in each other's country. Supported by key industry bodies and public-facing media companies, the partnership includes industrial survey, round-tables, in-depth discussions and analyses of practical examples.

The project team will design an online survey to be sent out by all partners to their contacts throughout February, March and April 2019, to gather initial data regarding challenges in film distribution faced by companies in both the UK and China. Two fieldwork trips to London and Shanghai will enable partners to visit selected companies and organisations after accessing the survey data to obtain further industrial intelligence. All data gathered will be used as research materials for academic partners to contribute to their research-backed solution initiatives, to be discussed with all industry partners at the workshop meetings. The meetings will be held at the end of each fieldwork trip. All activities are set out to enable knowledge transfer between the industry and academia, and vice versa. They also aim at discovering key underlying differences, and working towards engineering solutions that will ultimately increase the international trade of films between the UK and China.

A final digital report regarding the partnership development project will be distributed by all partners and made accessible to the public.

Potential impact
This project aims to develop a sustainable knowledge transfer oriented, research-industry collaboration platform where information around film trade between the UK and China is transparent, shared by both academic and industry partners on the project website. The partnership is a model which performs a research function to generate solutions driven consultancy with an interest to an aim to support the UK film industry's ongoing international trade with China.